LSF Plastic Conversion Test Program

================================
Extension for Impact funding - Oct 2020
The result of the successful LSF Plastic Conversion Test Program, has permitted LSF to identify one potential used plastic feedstock, from six initially samples tested. This potentially successful feedstock will require additional testing to confirm its viability at the Pilot Unit scale as well as for our full scale facility. This feedstock is Coloured PET.